The Robert Gordon University And Aberdeen and Grampian Chamber of Commerce

To develop economic, business sector specific, research for NE Scotland, resulting in valuable associated market intelligence and insight leading to increased member recruitment and retention.